Snact

Snact is a food brand that is making the world a better place one tasty bite at a time. We make fruit snacks from surplus fruit, that’s fruit that would otherwise be thrown away for being too big, too small, or simply too abundant because of gluts in production. One of Snact’s key challenges has been around packaging – both in terms of materials used and messages conveyed through the medium. Snact will use its innovation voucher to work with experts on finding solutions to both these challenges.